Developing Heritage-BIM (HBIM) to engender sustainable conservation of historically significant assets

Developing Heritage-BIM (HBIM) to engender sustainable conservation of historically significant assets.